University of Manchester and Dover Harbour Board KTP 23_24 R5

To create and embed an AI augmented digital twin, which will provide simulation of tidal flows, analysis of safe navigation in the Port of Dover, inform future infrastructure investment and support the realisation of strategic growth objectives.